BioFactory - Demonstrating the feasibility of a commercially viable micro-AD solutions for manure processing in small UK dairy farms

BioFactory are a design and engineering business focused on waste-to-energy technology. In the UK, high capital costs of commercial Anaerobic Digestion (AD) systems require unsustainable models to be effective. A lack of technological advances and innovation in this sector has led to a market gap between large scale AD solutions and expensive small-scale options. During this project, Agri-EPI will support BioFactory in assessing the feasibility of adapting its existing micro-AD technology to suit the needs of the small-scale agricultural sector, to reduce operating costs and positively impacting GHG emissions to move towards a Net Zero landscape.